Robust Verification of Online Activity

Hardware-based Robust Verification Solution that robustly verifies a consumer's online journey on websites, logging all purchase decisions, marketing opt-ins, and preference settings.